Wightlink FastCat

This project is a feasibility study to explore how renewable energy technologies can be used to reduce greenhouse gas emissions and improve local air quality on the **Wightlink FastCat** ferry service, which operates between Portsmouth and Ryde on the Isle of Wight.

The **FastCat** service is a high-frequency passenger-only ferry route, currently powered by diesel engines that remain running even while the vessels are docked in port, supplying essential onboard services. This project will investigate how to eliminate the need for diesel engine use while stationary by assessing the feasibility of shore power and renewable energy systems at both terminals.

The project will produce a detailed technical and economic assessment, considering energy demands, infrastructure readiness, regulatory and safety requirements, and environmental impact. Outputs will include technology options, emissions savings, cost estimates, and an implementation roadmap to inform any future demonstrator projects.

By focusing on port-side emissions , the project aims to create a replicable model for other short-sea ferry routes in the UK. Benefits include decarbonisation of a vital public transport service, improved air quality in coastal communities, noise reduction, and reduced operational fuel costs.

This work supports the UK's Clean Maritime Plan and Net Zero Strategy by preparing a practical, evidence-based blueprint to zero-emission ferry operations and informing future clean maritime infrastructure demonstrators and investment.